Using Technology to support the Education of Children with Autism Spectrum Conditions

Autism has traditionally been defined in terms of a 'triad of impairments' (Wing 1988),
these impairments, or deviances from typical developmental trajectories, are said to
affect three main areas: flexibility of thought and behaviour, understanding of social
behaviours, and communication. In real terms, this means that people who have autism
spectrum conditions (ASCs) often require adapted educational environments, due to
their preference for fixed routines, and their requirement for additional support in
learning social cues, behaviours, and effective communication strategies. Due to the
increased political pressure for fully inclusive education systems since the mid-90s and
increasing number of ASC diagnoses, children with ASC are increasingly educated
within mainstream educational settings. Given the flexibility and ever-increasing
capabilities of modern technology, it seems likely that it may be a useful tool to alleviate
some of conflicts arising between the needs of children with ASC and the demands
placed on them within mainstream educational settings. However, while many papers
exploring the efficacy of particular technology-based interventions exist, there has been
little work to how it is currently used to facilitate education in real-world settings. This
project therefore aims to study the use of technology that facilitates inclusion by
supporting everyday transitions, it will both look at actual practise and its potential
usage both in a mainstream and a home-education context.